power up

Power up has a patent granted on vehicle charging units and would like to develop a vehicle charging unit that is both a static unit at home hung on its mountings but un-clips easily to become a portable charging unit stored in the boot, and to this end the unit must incorporate a host of safety features together with all the latest innovation to keep the vehicle user informed about the charging of the vehicle, and being a portable unit compact and light weight must be high considerations in the design features